Long-term imprisonment from young adulthood: a longitudinal follow-up study

Due to a hardening of penal sensibilities and more stringent sentencing practices (mainly as a result of the 2003 Criminal Justice Act), a growing number of prisoners are serving extremely long sentences from an early age. The UK has more life-sentenced prisoners per 100,000 of population than any other country in Europe (including Russia), and a higher proportion of life sentenced prisoners within its total sentenced prison population (10%) than any other European country or the US. The average minimum sentence length for mandatory life sentences has risen significantly in recent years. By the end of December 2018, there were 3,624 prisoners serving life sentences with tariffs of 10-20 years, and 1,862 with tariffs of more than twenty years (Ministry of Justice, 2019).

These prisoners have to endure and adapt to periods inside prison that are often longer than their lives as free citizens, while maturing into adulthood in an environment that does not allow, or is hardly conducive to, normal adult experiences. Following on from an earlier study of long-term imprisonment (grant: ES/J007935/1), undertaken from 2011-2014, this research constitutes an unprecedented opportunity to very significantly enhance our understanding of the dynamics and effects of long-term confinement. Its primary aims are, first, to meet Kazemian and Travis's (2015) call for longitudinal insight into the experience, dynamics and effects of long-term confinement, including the ways in which the lives, priorities and relationships of people serving life sentences change over time; second, to focus more closely on some of the key themes and findings from our original study, in particular, the ways in which individuals engage reflexively with their sentence, their index offence and their sense of self; and, third, to explore the concept of the 'depth of imprisonment' - put simply, the relationship and polarity between the prison and the outside world - that is of particular relevance for this group of prisoners.

Interviews will be undertaken, and surveys re-administered, with as many of our initial sample (n = 147) as possible, including both male (n = 126) and female participants (n = 21), and individuals now in the community (n = 27) as well as those still in custody (n = 120). At the time of the original study, this sample represented 39% of the men and 79% of the women in the population of interest. The research has the potential to offer an unprecedented and highly substantial contribution to the understanding of long-term imprisonment, at a time when practitioners, pressure groups and policymakers are particularly interested in the custodial and post-custodial experiences of this expanding group. It would contribute very significantly to a sparse and outdated research literature on the experiences of life-sentenced prisoners, serving extremely long sentences. In doing so, it would address fundamental questions about identity, coping and humanity under intense duress, and about the lived outcomes of the most extreme form of state punishment.

Potential impact
Recent changes in legislation mean that there are a growing number of prisoners serving very long sentences from a relatively early age. When we undertook our earlier study, concern had been expressed by the Chief Inspector of Prisons and the Chief Executive of the National Offender Management Service about the implications of so many young men entering the prison system harbouring feelings of acute resentment and alienation. Such concerns have not diminished. Senior practitioners remain extremely troubled by the continuing increase in long life sentences, especially when given to people when relatively young. As indicated in the ongoing enthusiasm with which our previous findings have been met, the research will have significant implications for practitioners, policymakers and organisations concerned with the sentencing, management and wellbeing of young offenders and life sentenced prisoners. The proposal has been informed by ongoing discussions with many such people. Potential beneficiaries include:

- sentencers & policymakers
- senior practitioners, governors & frontline staff within the Prison Service (within the high-security estate, and in lower-security prisons)
- senior & frontline probation staff working with long-term prisoners and life-sentenced prisoners on licence
- third sector organisations & pressure groups, in particular, the Prison Reform Trust, which is currently bidding to focus the next five years of its activity on long-term imprisonment, as well as Penal Reform International and The Howard League for Penal Reform
- Her Majesty's Inspectorate of Prisons, Independent Monitoring Boards and the Prison & Probation Ombudsman
- Prisoners serving long-term & life sentences

These organisations and individuals will be interested in a range of potential findings: what are the individual and institutional risks of incarcerating people for very long periods? What kinds of institutional environments generate hope, wellbeing and engagement, or alienation, institutional dependence and violence? Given that the Prison Service states its commitment to treating all prisoners with decency and respect, how can it put in place measures and regimes that make the lives of long-term prisoners meaningful? What kinds of relationships, resources and interventions appear most productive in ensuring that long-term prisoners survive their sentences, process feelings of shame and anger, and cope after release? Which factors assist or hinder them in maintaining family ties, positive identity narratives, and supportive social relationships within prison? How do forms of education, faith practices, therapy and cognitive behavioural interventions shape prisoners' adaptations and coping mechanisms? Which members of prison staff are most influential in determining prisoners' psychological and institutional trajectories? How can the desire among many long-term prisoners to 'give something back' be effectively harnessed? How can long-term prisoners be better prepared for life in the community, and supported following release? To what degree are current sentencing practices producing forms of defiance and perceptions of legal illegitimacy, and how might these legitimacy deficits be countered?

Dissemination and knowledge exchange will take place through a range of activities, including meetings to report interim findings, talks within prisons, a symposium, a one-day seminar event aimed at practitioners, a large end-of-project conference, the distribution of two final reports (one aimed mainly at practitioners, the other at prisoners), and an open access research monograph. In the longer term, the research will make an important contribution to the quality, humanity and purpose of prisons, and therefore to the wellbeing of prisoners and staff in a variety of prison settings. By exposing the human consequences of long sentences, it might also contribute to shifts in sentencing practices.